Adaptive Digital Mental Health in PTSD Hub

This project is developing an innovative, AI-powered digital platform to enhance mental health support for individuals affected by post-traumatic stress disorder (PTSD) and related conditions. Leveraging advances in artificial intelligence, including adaptive algorithms and multimodal data analysis, the system will deliver real-time, personalised interventions designed to optimise user wellbeing and support clinical outcomes.

Our approach brings together dynamic sensing, context-aware recommendations, and engaging feedback mechanisms to provide responsive and scalable digital mental health care. The project seeks to demonstrate measurable improvements in mental health outcomes while addressing pressing challenges in service accessibility and efficiency.

By focusing on responsible AI development, we are contributing to a new generation of trusted and impactful digital health solutions, designed with scalability and wide adoption in mind. This work supports national ambitions around safe, effective, and innovative uses of artificial intelligence for public benefit.